Memristor-based neural interface for massively parallel recording and modulation of neural activity

High signal-to-noise, scalable and minimally invasive recording and stimulation of the nervous system of intact animals is of fundamental importance to advance the understanding of brain function.
Extracellular electrodes are among the most powerful tools capable of interfacing with large neuronal populations. Neuronal tissue damage remains a major limiting factor in scaling electrode arrays and has been found to correlate with electrode size across different electrode materials. Small diameter ultramicroelectrodes (UMEs), while highly desirable, pose significant challenges in reaching sufficient coupling to the bio signal, limiting stray signal loss and physical interfacing with read-out electronics